Non-invasive brain stimulation interventions in Disorders of Consciousness

This project will explore the use of focused ultrasound stimulation (FUS) as a non-invasive therapeutic tool in prolonged disorders of consciousness (pDOC). These conditions cause devastating disability and create extensive care requirements, yet no reliable interventions currently exist. Previous work in this laboratory (Dr Davinia Fernandez-Espejo) has identified specific processes in the brain of interest to the recovery of consciousness and motor function after severe brain injury. This has yielded specific therapeutic targets for stimulation - specifically, certain nuclei of the thalamus - which cannot be reached by conventional non-invasive methods. The use of FUS in this context provides a unique opportunity to non-invasively stimulate these deep regions of the brain, and represents a novel intervention with the potential to transform current rehabilitation practices for this patient population.
The project will begin with a series of well-controlled studies in healthy participants. This will involve targeting of specific thalamic nuclei in healthy participants whose damage underlies deficits observed in pDOC, in order to validate experimental protocols which may then be transferred to the clinical setting. Multi-modal MRI analysis will be used to characterise the effects of FUS on the coupling between the targeted regions of the thalamus and the cortex.
The project will also employ advanced structural MRI analyses to determine factors which predict individual differences in response to FUS. This will include diffusion tensor imaging, to assess white matter integrity, cortical thickness analyses and other considerations such as the shape and thickness of the skull. Together, these experiments have the potential to provide a much-needed intervention in pDOC, in addition to validating and refining the use of FUS technology in a new clinical context.